IRIS funded Gaia hardware for Somerville

The GAIA Data Mining Platform project team has requested IRIS to provide sufficient Ceph storage and overall system resilience on their deployment operating on the Somerville Cloud in Edinburgh. They need ~530TB of triple replicated storage on the existing Ceph cluster and a new hypervisor in order to meet the expected needs for the Gaia DR3 release.The Ceph storage will be used for serving the bulk of the Gaia DR3 database to users of the data mining platform, and the hypervisor will allow the system to remain online during routine maintenance of the backing cloud infrastructure.
The Somerville Cloud team have spec'd out the necessary hardware which amounts to 3 new Ceph servers and a single hypervisor with ~36TB of local NVMe SSD storage. These server specs match those of existing systems on Somerville and can be procured through a recently competed purchase agreement. They will be deployed on the Somerville Cloud, and the Gaia DMP project will have the respective resource quotas increased to allow use of the new resource.